Bloofroot

The idea has been presented to a large nursery product distributor (after signing an NDA). They were incredibly positive about the design but explained that it is vital that it is protected and the name is trademarked before I could proceed further. I would really value expert advice from an IP specialist to enable me to take the product further and fulfil the potential it offers.